Phase 2 - Effective and Integrated Chemical Free Robotic Milking

**Background**

OxiTech's **Pulse Oxidation** technology is a unique, patented, system that creates charged Oxygen within water by using just tap water and small amounts of electricity to create Ozone in-situ, thus chemical free disinfection with a multitude of benefits to dairy farmers:

* **Green-tech:** Removing toxic chemicals from the cleaning process with the Ozone dissipating within minutes leaving pathogen free water
* **Energy and Carbon Dioxide savings** as much as 5 Tonnes per year on a typical UK dairy farm, achieved mostly through the elimination of waste around the production / transport / disposal of plastic containers with chemical cleaners. Unlike chemical cleaners, OxiTech works with cold water eliminating significant costs and associated CO2 from heating the water
* **Animal and farmer friendly:** OxiTech poses none of these risks of traditional cleaning chemicals to either farmer or animals
* **Simple to install on existing farms** and proven to work with milking robots and conventional milking equipment
* **Controllable:** finely controlled doses and concentration
* **Connected:** Intelligent control with IOT remote access
* **Easy to use and maintain:** Cells replaced during regular maintenance of existing milking equipment

**Project Objective:** To demonstrate that chemical free water disinfection can be used to replace chemicals in the robotic Milking system, thus improving the carbon footprint and sustainability of Dairy Farming.